Processive Directionally Sequential Catalysis for Translational Molecular-Level Motion

Controlled translational motion underpins a wealth of sub-cellular processes from organelle transport to DNA translation. The development of fully synthetic systems which display controlled translational motion that does not rely on mechanical bond holds great promise in addressing the limitations associated with the rotaxane- and catenane-based systems, where track branching is not tolerated, and motion is thus limited to one dimension.
A fundamentally novel approach to controlled translational motion at the molecular level has been developed in Collins group, which exploits processive directionally sequential catalysis. Carbon-to-carbon metal migrations ratchets the motion allowing directionality to emerge (Scheme 1).

Scheme 1: Iterative functionalization of biaryl track using norbornene

Treatment of biaryl boronic ester track 01 with an excess of norbornene under rhodium catalysis leads to the incorporation of multiple norbornane groups giving tri-substituted 02. Mechanistic studies, show that these norbornene groups are introduced in a directionally sequential fashion, i.e., first at site A then site B then site C and that the rhodium centre remains bound to the track through sigma-bonds over sequential rounds of catalysis. This directionally sequential catalysis exhibits complete processivity-the rhodium centre remains bound to the track through sigma-bonds over sequential rounds of catalysis. The project will investigate alternative unsaturated 'fuels' to address the issue of complex diastereomeric mixtures that arise from prochiral norbornene, as well as explore track length, and structure, including branched tracks and study the mechanism of the catalytic system through computational studies.